The University of Huddersfield and RLE International Product Development Limited

to develop and embed new automotive engineering and electronics engineering hardware and software capabilities to enhance product and service support to the OEM customer base.